Edinburgh Napier University and Codeplay Software Limited KTP 21_22 R4

To develop, test and commercialise a customised deep-learning framework on open hardware platform for assistive diagnostic applications.